Bournemouth University And Help and Care

To research, develop and implement an innovative and sustainable business and service model to support people who fund their own care to achieve optimal outcomes.